University of Lincoln and Sonlia Vrugte Pakhuis (Pty) Limited AAKTP 23-24 Pt 2

To develop highly efficient solution for sustainable protection of pomegranate (Punica granatum) fruit on the farm and in the packhouse. Edible coating with antimicrobial properties will be applied to protect pomegranate fruit from fungal diseases and sun damage that currently cause significant economic loss in the South African pomegranate industry.